Manufacturing innovation for small bespoke solar modules using the next generation of silicon solar cells

An assessment of the suitability of the new generation of crystalline silicon solar photovoltaic cells for their use in small custom made solar modules.